Tackling Child Exploitation in Live Streaming Applications

Securium is a Cyber Intelligence company developing innovative products to protect businesses and individuals by detecting and preventing online harm such as grooming and exploitation, radicalisation, hate speech, and reputational damage.

Funding provided by Women in Innovation would allow Securium -- led by female tech entrepreneur Dr Anna Vartapetiance - to embark on a journey of creating an AI-based solution for the detection and prevention of self-generated Indecent Images of Children (IIoC) facilitated by live-streaming platform.